Simitive cyber security

Simitive Limited is pro-actively providing additional levels of security to its online services. This includes securing external specialist support and implementing additional security features.